Engineering and Computational Science for Oncology Network (ECSON)

Radiotherapy kills cancerous cells by repeatedly targeting a tumour with high energy radiation. Although image assisted pre-treatment planning based on CT is performed to minimise the amount of healthy tissues being irradiated, the planned treatment is delivered in a manner that is effectively blind, because there is no monitoring of the patient motion and internal anatomy during radiation treatment delivery and no, dynamically modelled, consideration of possible body change during treatment period. This uncomfortable state of affairs persists worldwide, despite complex new treatments and image guided radiotherapy (IGRT) which members of the consortium helped to develop. Furthermore, there is a concern on the additional imaging radiation dose to the patient from the IGRT. Hence, the MEGURATH project was proposed to introduce metrology guided radiotherapy (MGRT), where the patient is measured, imaged and modelled during treatment delivery via optical sensing to provide non-invasive, radiation-free, real-time 3D patient position monitoring, and dynamic deformation modelling to determine the internal anatomical changes. The project is considered as a significant one with a leap forward approach for a grand challenge, and has attracted interest from Elekta Oncology Systems, Philips Medical Systems, VisionRT and NHS-IP.The MEGRATH programme consists of not only comprehensive research activities with diverse theoretical topics, but also translation of science and technology to the first purpose built IGRT research facility in the UK at the Christie Hospital, and the support of clinical studies selected from breast, lung, bowel, prostate and bladder cancers. The project is expected to make a world class contribution to radiotherapy by increasing our understanding of tumour target and organ at risk behaviour, treatment delivery and control of their impact on cure and complications. The marriage of anatomical modelling and dynamic 3D measurement on demand 'in-treatment', using light rather than ionising radiation like X-rays, will offer the opportunity to gain the pole position in engineering and computational science for oncology. The Collaborating for Success through People call is a valuable opportunity to support, complement, utilise and extend the MEGURATH project, thereby enabling the consortium to maintain, defend and widen its lead.The proposed programme of people-based activities starts with exploratory mutual visits by the PIs and group leaders for exchange of knowledge, creation of ideas and development of active collaboration, followed by two-way investigative short visits and relatively long research visits by researchers for synergistic development, cross application and performance evaluation of promising approaches, and finished by a workshop to provide a venue for the consortium to lead the development of a joint EU project proposal with the participating partners. To provide significant added value to the MEGURATH project in terms of scientific knowledge and new clinical applications, 7 eminent research groups and 1 leading 3D equipment company are selected for participation in the proposed people-based activities:-Two from Poland: Telemedicine Group from AGH University of Science and Technology, and Department of Scientific Information from Jagiellonian University Collegium Medicum;-Three from France: one from the French National Institute for Research in Computer Science and Control (INRIA), and the other two from National Centre for Scientific Research (CRNS), namely, Lyon Research Centre for Images and Intelligent Information Systems (LIRIS) and Signal and Image Processing Research Laboratory (ETIS);-One from Germany: Institute for Electronics Signal Processing and Communications (IESK) at Otto von Guericke Universitt Magdeburg; -One from Italy: Signals and Images Laboratory from the National Research Council (CNR); and-3dMD with the company headquarters in the USA.